The University of East Anglia and The AF Group Limited KTP 23_24 R1

To create a digital benchmarking tool that provides a critical link between use of digital technologies 'in the field'/'in the business', enabling farmers to make more effective, evidence-based, decision-making with respect to the planning, procurement and use of farming inputs, resulting in a more profitable and sustainable farming industry.